Leprosy surveillance in non-human primates across an agroforest landscape in Cantanhez National Park, Guinea-Bissau

This project will evaluate the impact of an increasingly human-influenced landscape on the socioecology and disease dynamics of chimpanzee communities within Cantanhez NP. By integrating observational data (including camera trap footage) with non-invasive genetic analysis across four chimpanzee communities this project will evaluate the current impact of anthropogenic disturbance and habitat isolation on chimpanzee community size, structure, dispersal and relatedness structure in the population, and predict the potential for the inter-community spread of disease.